Hydrogen injection in internal combustion engines

The use of alternative fuels to reduce CO2 emissions, requires detailed knowledge of the fuel-air mixing process. High pressure hydrogen Direct Injection results in highly turbulent under-expanded jets. Comprehensive data sets describing these jets under engine operating conditions is essential to elucidate the mixing, turbulence, and complex structures of these jets. Accurate characterisation of under-expanded jet phenomena is crucial for optimising fuel-air mixing, improving combustion efficiency, and reducing emissions from internal combustion engines. The research project aims to provide detailed data sets of low carbon fuels to quantify current, and where required develop new, empirical models for use in CFD simulations. Focusing initially on gaseous hydrogen injection, and investigating the best combined visualisation methods to capture the evaporation of liquid NH3 sprays that have up to now only been reported through modelling.